Brunel University London and Wayland Additive Limited KTP 25_26 R2

To develop methodologies to increase the number of alloys that have been demonstrated for use in additive manufacturing, to unlock the potential of the machines and access new markets.